Improving the wellbeing of adolescents at risk for social isolation: A co-designed intervention

This study aims to bridge existing knowledge gaps by drawing upon the valuable insight of adolescents, empirical evidence, and existing theoretical models to gain a more accurate picture of what could work for young people to increase social connectedness. The research aims to discern what aspects of social connectedness are experienced as helpful to the wellbeing of adolescents and through what mechanism these helpful aspects might be incorporated into interventions. It will also address how researchers can best work with adolescents to co-design interventions which draw upon this knowledge.

Being socially connected is associated with improved well being and acts as a protective factor for poor mental health. However, barriers exist for many people in developing meaningful connections, and chronic loneliness poses a threat to their mental and physical health. Adolescence is a period of life when developing social connections is critical for wellbeing. Adolescents are considered a vulnerable group because this is a developmentally sensitive time for the onset of mental health disorders. Preventative interventions are needed to grow and maintain social connectedness during adolescence.

In order to develop these initiatives, there are key questions to answer about the kinds of social connection which are most likely to be helpful, and the means by which they are most helpful. For example, it is not yet known what aspects of the social interaction process contribute to perceived and/or meaningful social connectedness for this population. This project will adopt a qualitative approach, in order to explore how social connectedness is experienced as helpful by adolescents. It will identify potential mechanisms for incorporating these helpful aspects into interventions.

So far, interventions for adolescent well being have mainly been formulated from what works well with adults. However, it is clear that adolescence and emerging adulthood are developmental phases with very distinct profiles for identity development (particularly in relation to peers, social groups and belonging) and so it is likely that bespoke interventions are required In line with best practice, this project will work with adolescents to co-design intervention components which are acceptable, relevant and accessible.

The proposed study will involve a narrative synthesis of empirical evidence on the impact of social connectedness on wellbeing. Data collected from the synthesis will be utilised to formulate questions for individual and group interviews which will be conducted to explore adolescents' experience. Themes will be identified using experiential qualitative analysis and summarised to report to the working party co-designing the intervention. A co-design approach involving adolescents, the primary researcher and other key stakeholders will be employed to create an intervention promoting social connectedness for young people. The study will adopt a process specifically adapted for use in mental health.

This is the first known study to involve an adolescent co-design approach in creating an intervention to increase social connectedness. It will add valuable insight into the mechanisms within social interaction that contribute to wellbeing. Identification of these important factors could open up avenues for similar studies involving different populations or across different cultures to see if there are any mechanisms that are important to all groups. Once the intervention has been formulated, its efficacy can be investigated as part of future studies.